Remote and In Situ Studies of Comets

The project will involve research that will exploit both remote and in situ observations of comets. The in situ studies will involve the analysis of data returned from the Rosetta mission to Comet 67P/Churuymov-Gerasimenko, and possibly also archival data from earlier missions. The components of the comets to be studied could involve the neutral coma, ionized coma and tail, as well as dust. The interaction of the ionized material, as well as charged dust, will be of particular interest. It is hoped that intercomparisons between in situ and remote datasets can be carried out, with in situ data providing a "ground truth" for remote observations that will aid in the interpretation of observational data involving other comets.